Adapting offices to support COVID-19 secure workplaces and emerging work patterns

COVID-19 changed where we work. In 2019 5% of the UK workforce worked mainly from home, this reached 44% in May 2020 and remained at 27% in July 2020 when lockdown restrictions eased (Office for National Statistics, 2020). Homeworking offers flexibility and work-life balance, but most products and services result from collaboration and discussion - work completion and performance are inherently social processes. Organizations must design offices, technologies and working practices that facilitate this social fabric. Businesses are planning for a return to the office and are adapting office space and work practices to retain benefits of remote working and support hybrid working. One size office design will not fit all and we cannot assume what solutions "will work". Businesses are questioning how best to return to the office, how much space and what type of space to retain. This multidisciplinary project supports economic recovery via identifying effective office design and adaptation of work practices to maximise gains and minimise downsides from remote and hybrid working.

In this project we apply a socio-technical approach to 1) establish exemplars for design and operation of offices adaptable to COVID-19 constraints, remote and hybrid working; 2) investigate how different office and work arrangements (e.g., hybrid working) impact social networks, workflow and performance by studying employees' in adapted offices (via interviews, high-frequency diary study, social network analysis, building data); 3) offer recommendations for supporting the transition of workers back into offices; 4) an evidence base to guide office requirement planning. Our project partners (WorldCC, Atkins, Leeds City Council, Coreus, Walker Morris, OneMedical Group) help us reach a range of industries and contribute data, advice and networks.